Modelling the energy dependent X-ray spectral variability from accreting black holes

The fastest x-ray variability arises from close to the event horizon of the black hole, and is known to be strongly energy dependent. Recent progress in understanding this focuses on density fluctuations propagating down through a radially stratified accretion flow. The project will build the first physically based numerical models of this, and fit them to real data, to derive constraints on the accretion flow close to the black hole.